Women working in London's financial sector, 1870-1970

Working within the parameters set by the 'Women and Work in the City of London' CDA, my research will explore the socio-economic backgrounds of women undertaking work in London's financial sector, primarily by examining the large quantity of personnel files held by the Baring Archives. In addition to exploring who these women were, I will address how they perceived the value of their work to the organisations they worked for and whether they saw it as providing them with a sense of 'emancipation', regardless of whether this was actualised. Whilst signalling the significance of different work cultures, class position and status, in her pioneering oral history project, Elizabeth Roberts hypothesised that 'women as recently as the 1930s (or indeed later) genuinely saw their emancipation as being a move away from paid work outside the home towards staying there.' (Roberts 1988, p.15) I intend to examine whether this characterised the attitudes of the women working at Barings. I anticipate that the records could be mixed on this matter and would reflect on the factors affecting individuals' judgements. I also anticipate that the job undertaken by a woman at Barings impacted their perception of the value of their work. The historiography thus far has tended to focus on either female investors or typists. Was there in fact a greater range of roles available to women within even one financial organisation than has been previously acknowledged?

Moreover, my research will engage with questions of how technological advances facilitated the feminisation of clerical work and will use the case study of women working at Barings Bank to shed light on broader debates about the relationship between technology and gender throughout the twentieth century. . I will outline how the expansion of women's clerical work occurred against the backdrop of other women being ''locked out' of the spaces of science such as laboratories, learned societies and elite university departments' (Jones 2009, p.2) Explaining why these fields of work experienced such different trajectories regarding women's employment in this period is a potentially productive line of enquiry. It would enable me to unpick why different aspects of 'work' were understood as distinctly 'masculine' or 'feminine' at different points in time. The extent to which the alignment of men and women to different types of technology was in a state of flux, particularly after the Second World War is indicated by Marie Hicks's claim that 'As electronic computing technology improved and became easier to use, women were no longer welcome.' (Hicks 2018, p. 15) My research will explore how office technologies were seemingly reconciled with femininity in the context of Barings at the turn of the century, and whether there were significant shifts as the twentieth century progressed and as new technologies emerged.

The case study of Barings will also shed light on foundational issues in the historiography of women's work, most notably: the ideology of 'separate spheres', the 'New Woman' and the impacts of the First and Second World Wars upon women's work patterns. More broadly, my research will raise the question of whether we should (or indeed can) make sense of women's contributions to the financial sector in this period, in isolation from appreciating their position within their families and society as a whole.